Voice-Stream-Publishers

VoiceStream Publisher is an innovative online platform designed to revolutionize digital content accessibility for the blind and visually impaired community. Utilizing cutting-edge AI technologies, including the latest open-source NLP (Natural Language Processing) models and advanced Text-to-Speech (TTS) capabilities, VoiceStream Publisher aims to transform web content into natural, expressive audio. This transformative approach not only makes the internet more accessible but also enhances the user experience by capturing the nuances of human speech, thus fostering greater independence and inclusivity.

The platform is uniquely designed for cross-compatibility, ensuring seamless operation across laptops, mobile devices, Alexa-enabled devices, and Raspberry Pi. This makes it an affordable and accessible solution for users worldwide. By integrating a vector database, VoiceStream Publisher offers efficient searchability and personalized content recommendations, tailoring the digital exploration experience to each user's preferences.

As we strive to become the "Spotify for blind and partially sighted users," our goal is to dismantle barriers to information access and create a more inclusive digital landscape. This project aligns with our commitment to leveraging technological innovation for social good, while simultaneously aiming to fill a market gap and achieve rapid growth akin to a SaaS company.